Motivic invariants and categorification

The proposal aims to discover new structures in geometry, and algebra, and string theory in theoretical physics. Beginning with some classical situation which is already well understood, we aim to generalize it in two directions: we can make the classical situation motivic , or we can categorify it.These are technical words, so an analogy may help. The thing we already understand, the classical mathematics, is like a 2-dimensional shadow on the wall, cast by some 3-dimensional object. Our goals are analogous to understanding this 3-dimensional object, exploring the implications of the extra third dimension, and then seeing what new things we can find out about the shadow by viewing it as the projection of a more complex 3-dimensional object.In both mathematics and physics, there are good notions of the dimension of a mathematical structure - for instance, in physics an n-dimensional field theory is a quantum theory which quantizes maps from n-dimensional objects into some space-time. Oversimplifying rather, classical quantum theory regards particles as points (0-dimensional objects) moving in space-time, so is a 0-dimensional field theory. String theory regards particles as 1-dimensional loops of string moving in space-time, so is a 1-dimensional field theory; more recent developments in physics (M-theory) consider higher dimensional membranes moving in space-time.The idea of categorification is to replace n-dimensional mathematical structures by (n+1)-dimensional structures in a problem, in some systematic way, so that you get the original n-dimensional structure back again when you reduce dimension by one - like passing from a 2-dimensional shadow, to the 3-dimensional object that casts it.In geometry, an invariant is usually a number which counts some class of objects. But because the classes of objects we want to count are usually infinite, this counting has to be done in a complicated way. If you count the objects in just the right way, your invariant may turn out to have some special properties - for instance, it may be unchanged when you deform the underlying space. This kind of thing makes mathematicians excited, as it suggests the invariant is measuring some deeper underlying structure, and we want to know what this is. For example, mirror symmetry is a circle of conjectures coming from physics, which are slowly being proved. One central claim is a surprising equality of invariants: invariants counting curves in a space X should be equal to invariants counting something else on a different space Y, because the quantum theories of X and Y are related. On the face of it, this is as bizarre as saying that quantum theory requires the numbers of giraffes in the Gambia, and of zebras in Zambia, to be the same.An invariant is something which counts the points in a space. It could be a number (integer), or something more general. An invariant of spaces is motivic if, when you cut the space into two pieces, the invariant is the sum of the invariants of the pieces. The most basic is the Euler characteristic , but there are also many other more complicated motivic invariants.Some of the invariants studied in geometry (for instance, Donaldson-Thomas invariants of Calabi-Yau 3-folds, which appear in string theory) use Euler characteristics to do the actual counting. One can try to define a new invariant which counts the same things, but using some other motivic invariant instead of Euler characteristics. This is what we mean by a motivic generalization. The new invariants should be richer, with more structure and information. They may also make new things possible.As one application, we hope to help physicists understand a bit more about what string theory actually is. String theory (in its final form) may be the mathematics underlying the universe, and has been a fertile source of new mathematics for decades, but much of it is still a mystery.

Potential impact
Our proposal will open up and develop some exciting new areas in mathematics, with connections to string theory, which are only just beginning to be explored (see e.g. Chuang and Rouquier, 2008; Joyce and Song 2008; and Kontsevich and Soibelman 2008, 2010). It draws together researchers in geometry and representation theory who have rather different methods and sources of inspiration, and who do not usually collaborate, but who in these areas are tackling similar questions from different angles. It will create a core group of world-class researchers who really understand both geometry and representation theory at a deep level. This will overcome the communications barriers between the two fields and enable free flow of ideas from one to the other, leading to synergistic advances in both fields. The creative fusion of the two subjects will revitalize both. There is no other research group combining strengths in geometry and algebra to carry out such a transformative project in this field. We envisage impacts of several different kinds resulting from the proposal: * Production of new mathematical research, which will be published in journal articles, conference proceedings, and arXiv articles, and explained in seminar and conference talks, so that other mathematicians and physicists can learn about it, and do research on it themselves; * The creation of a new research group, and a network of collaboration relationships, which will persist after the end of the grant; * The project involves 6 PDRAs and 3 PhD students, so 9 young mathematicians will be trained by us, who will go on to have careers in mathematics or elsewhere; * We are aiming to create some new areas in geometric representation theory, and to bring together geometry and representation theory in a way that has not been done before. Exercises like this can sometimes be very influential, in that when some exciting new idea comes out lots of people in a field get interested in it and take it up. For example, consider the effect Kontsevich's homological mirror symmetry proposal had in bringing together geometry and category theory.